Automatic Cell Processor for GMP Manufacture

We are requesting MRC funding to part support the purchase of a CliniMACs Automated Cell Processor for the purpose of Good Manufacturing Practice (GMP)-compliant production of advanced cellular therapeutics for first-in-human academic trials. The University of Oxford will provide 30% matching funding if this application is successful.
Acquisition of the equipment will enable University of Oxford researchers to enhance the impact of their research in the areas of ex vivo haematopoietic stem cell expansion, regulatory or anti-tumour T cell therapies, antigen receptor gene therapy and gene editing. Furthermore, the ability to perform early phase clinical trials will de-risk new cellular technologies as commercial entities and increase the value of IP, will have strong potential to promote new discovery by enhancing investigator opportunities for experimental medicine, and will foster wider engagement with the bio-pharmaceutical ecosystem in the UK.
Acquisition of a Prodigy is part of a wider intent by the University to provide onsite GMP manufacturing capability through the Oxford Centre for Advanced Cellular Therapeutics (OxACT). This new endeavour is supported by £3 million investment which will be used to support capital costs for building dedicated clean room space for GMP manufacture of cell therapies in the Oxford Clinical Biomanufacturing Facility.